Strategic Partnership in Structural Metallic Systems for Gas Turbines

The UK aerospace industry is the largest in Europe and, worldwide, second only to the US. The aerospace sector directly
supports more than 3,000 companies and provides 230,000 jobs in the UK. Importantly, most of this employment falls
outside the south-east and the average wage is above the national average. In the UK, the manufacture of gas turbine
engines represents 32% of the aerospace business and is dominated by Rolls-Royce, with 114,000 jobs supported by
Rolls-Royce and its supply chain.

This research programme brings together the universities of Birmingham, Cambridge, Imperial College, Manchester,
Oxford, Sheffield and Swansea, to perform the fundamental research required to realise new materials technologies that
will provide step-changes in the efficiency of gas turbines. This will help secure the commercial competitiveness of much of
the UK aerospace industry whilst simultaneously serving to reduce UK CO2 emissions, thereby satisfying international
legislation and decreasing the likelihood of irreversible climate change.

The research will focus on the development of the new, high performance steels, nickel, cobalt, titanium and niobium-based
alloys required for the most demanding applications with gas turbine engines. It will also seek to obtain the
fundamental understanding of the performance and degradation of these materials needed to ensure that they may be
used safely, without compromising engine performance. It will also include additional activities investigating key enabling
technologies, such as advanced joining methods and materials for turbine blade seals.

These materials technologies will be developed in close collaboration with the industrial partners to ensure that they are
matched to industrial need and that a route for commercial exploitation is available.

Potential impact
This programme seeks to develop the innovative materials technologies and supply the trained staff required to maintain
commercial competitiveness of the UK's gas turbine industry. The beneficiaries will be:

UK industry
* This programme involves the universities of Birmingham, Cambridge, Imperial College, Manchester, Oxford, Sheffield
and Swansea, bringing together their expertise to develop the new materials required for the future health of the UK gas
turbine industry.
* The research staff and related postgraduate students will provide the next generation of trained metallurgical scientists
and engineers required to meet the recruitment needs of UK industry.

UK society
* The Strategic Partnership will develop the materials technologies required to maintain the commercial competitiveness of
the UK's largest aerospace company and thereby secure the UK jobs in this vibrant manufacturing sector. Rolls-Royce and
its supply chain support 114,000 UK jobs and the whole UK gas turbine industry supports some half a million UK jobs.
* The development of gas turbines with increased efficiency will help the UK cope with dwindling natural resources, meet
its commitments to EU emissions targets and limit potential damage through dangerous climate change. The potential
impact is considerable as around 7% of the UK's CO2 emissions are associated with gas turbines in international aviation,
while approximately 16% of the UK's CO2 emissions are associated with power generation using gas turbines of various
descriptions.

UK public
* A broad multimedia portfolio of professionally delivered public engagement activities will ensure effective dissemination
to million-scale audiences across the UK. This will include podcasts, local, regional and national radio contributions, live
interactive events for the general public, web articles and outreach activities for schools. By virtue of our multimedia
approach, these initiatives will also access audiences traditionally judged hard-to-reach and younger demographics
representing the researchers of tomorrow.
* Increased awareness of the excitement and importance of physical metallurgy as a scientific discipline will inspire the
next generation of metallurgists and engineers.

UK policy makers
* The benefits of carefully managed academic research in underpinning the future prosperity of UK manufacturing will be
communicated to UK policy makers.
* The partners will support RCUK efforts to fund industry/academia collaborations through press releases, articles and
case studies highlighting the impact achieved through this programme.